Swansea University And Porvair Filtration Group Limited

To develop and commercialise a new high throughput technology for use in the health and biosciences market by embedding knowledge of epigenetics and transcriptional regulation.